Embodied Emotions

The Embodied Emotions project raises significant new questions arising from the practice which we seek to address as the focus of the proposed follow-up work:*Where is the space in the curriculum, in the built school environment and in the everyday timetable for children to engage in safe debate on dangerous topics? How do we lobby for this space - a Centre - to appear in every school?*What is the potential for child-led, experiential learning to complement PSE teaching and to be layered into its practice? How do we honour children's ownership of work co-created with them in its broader dissemination and publication?

Potential impact
We anticpate the following will benefit from this work:Primary School children, parents, teachers and school staff, policy makers, including educational and welfare policy makers and children's rights coordinators on local, national and international levels, in the public sector, the third sector and - in the light of recent government policy making - the commercial sector. This proposal identifies the opportunity further to test the effectiveness of child-led templates for best practice, alongside current methodologies in the area of emotional literacy. We will extend participation to another school community. We anticipate the outcomes of this work, the input of an experienced steering group and round table participants, together with the production of a briefing document will extend the impact of the work to policy makers and the people their decision making effects, in this case children and their school communities.The Steering Group will test the experiential, written and visual materials (including film) so as to create a set of teaching materials, to be used by children and teachers together aiming above all to be accessible, transparent and both cost- and time- effective. We believe that detailed evidence, properly presented, of this practice has great potential in lobbying for children's rights. The film will demonstrate the potency of holding, controlling and maintaining a space such as the Centre by the children themselves, wherever that space is opened up.We will produce a policy briefing document, which we will disseminate through our networks, on the direction of the steering group and the round table delegates. The overarching aim of Embodied Emotions has been to create and disseminate, by the most effective possible means, a child-led system, X-Ray Eyes, to enable children to explore difficult issues in a safe space: the Centre. The initial cycle of practice-based research has successfully shown that this can be done; that a whole school can operate the system and afford the space it requires in the timetable, the building itself and in the curriculum.We will further explore potential for impact through the new research questions:*Where is the space in the curriculum, in the built school environment and in the everyday timetable for children to engage in safe debate on dangerous topics? How do we lobby for this space - a Centre - to appear in every school?*How do we honour children's ownership of work co-created with them in its broader dissemination and publication? *How do we best document this exchange so that children, enabled by teachers, can replicate it and adapt it as an ongoing part of the whole school culture? We anticipate this research (and its practical outcomes in particular) has the potential to increase the effectiveness of education policy at local and national levels, enhancing the quality of life for primary school aged children and their families. Working in detail and in depth with a school which has built itself into a centre of excellence and a community resource over many years, the practice-based research has tapped into the children's innate potential to operate as peer educators; the teachers' eagerness to incorporate cross-arts techniques into existing work and the whole school's ability to engage parents and teachers in an ongoing critique of current policies such as SEAL and how they actually play out in the working life of the school day. The research and the emerging method it is generating offer a practical solution to the implementation of policy aspirations, such as the more devolved decision-making by children and parents aspired to by current government strategy.